Academic Centre of Excellence in Cyber Security Research - University of Edinburgh

The University of Edinburgh (UoE) has a uniquely diverse set of academics contributing to research in Cyber Security and Privacy, reflecting the breadth of the field. Our work ranges from theoretical concepts of classical and quantum cryptography, logical foundations and verified implementations, through to applied networking technologies and socio-technical security spanning user behaviour and design, law, policy and governance. Our current themes include:

1. Cryptography and Distributed Ledger
2. Quantum-enhanced Security
3. Protocol and Program Verification
4. Socio-technical Security
5. Secure Future Networks
6. Device Security
7. Data Science Techniques

The aims of our Centre of Excellence in Cyber Security Research are:

- To provide a Edinburgh University-level hub for the horizontal theme of cyber
security and privacy, supporting multidisciplinary investigation
- To encourage outreach to end users and public sector and industry,
and translational research on new solutions.
- To support and disseminate our research among academic channels,
and in particular, by connecting and collaborating with other UK Universities.

Potential impact
We plan impact activities to support:

Knowledge: through dissemination to other academics, and to
industrialists and policy makers.

Society: for example, through the possibility for improved security
and provision in sectors such as healthcare, and improved
understanding among citizens for using technology.

People: our research centre will help build strength in support of the
UK initiative to address the skills gap for information security
professionals and related occupation.

Economy: for example, through research advances or enhanced visibility
of ongoing research, which will encourage tecnological innovation in
the cyber security sector, in conjunction with the work of Edinburgh
Research and Innovation Ltd, Informatics Ventures and external funding
and incubation schemes.